To investigate the spectrum, determinants and long-term outcome of SARS-CoV-2 in African children, immune responses and protective role of prior sHCoV

We will investigate SARS-CoV-2 infection in African children including spectrum of illness, risk factors for infection, associated inflammation and impact on long-term health. We will measure antibodies to SARS-CoV-2 and evaluate whether antibodies to seasonal coronavirus (sHCoV), prior to the epidemic, protect against COVID. We will compare inflammation and gene expression patterns in children with SARS-CoV-2 to that in pneumonia from other causes.

To do this, we will leverage the existing expertise and infrastructure from two studies (i) Drakenstein Child Health Study (DCHS), a birth cohort study following children until at least 6 years (ii) a study of children hospitalized with pneumonia at the largest Childrens Hospital in sub-Saharan Africa.

Children in DCHS will be repeatedly tested for SARS-CoV-2, for antibodies, for patterns of inflammation and for patterns of gene expression. Stored blood samples will be used to test for prior inflammation, immune responses and antibodies that may protect against COVID. Children in the pneumonia study will be tested for SARS-CoV-2 and for other viruses to compare clinical features, risk factors, outcome, markers of inflammation and gene expression. All children will be followed for 12 months to evaluate long term health.

The study will provide new information on disease spectrum, risk factors, long-term outcome, the role of antibody testing, and identify new targets for treatment in children.

Technical abstract
To prospectively investigate SARS-CoV-2 in African children, we will leverage 2 ongoing cohorts:

(i) the Drakenstein Child Health Study (DCHS), a birth cohort study with comprehensive longitudinal measurement of risk factors, a very well phenotyped population and large biobank of samples. Children will be followed for 3 study visits with repeated sampling through the epidemic and at any intercurrent illness.

(ii) study of children hospitalized with pneumonia at the largest childrens hospital in Sub-Saharan Africa. Children will be tested for SARS-CoV-2 and for other viral pathogens by PCR of nasal samples.

Clinical features, risk factors, nasal specimens and blood samples (serum, Paxgene, PBMCs) will be collected in children. PCR for SARS-CoV-2 and other respiratory viruses will be done on nasal samples. Serology for SARS-CoV-2 will be done in all children; in DCHS we will also investigate the role of prior seasonal coronavirus (sHCoV) infection using biobanked samples to investigate serological responses to sHCoV and potential cross protection for SARS-CoV-2. Immune markers, cytokines and RNA expression profiles will be measured to identify SARS-CoV-2 associated inflammation compared to other viral infections or asymptomatic illness. All children will be followed at 12 months for long-term health outcomes.

This study design will enable us to investigate symptomatic and asymptomatic SARS-CoV-2 and serological responses, including cross-reactivity and cross-protection from sHCoV. We will also be able to compare clinical, immunological and inflammatory profiles and long term outcome of children with COVID, with asymptomatic infection, and with other viral-pneumonia, in a LMIC community and hospital setting.